Canterbury Christ Church University and Cammegh Limited

To create an integrated and adaptive business structure through the optimisation of advanced reporting systems and communication techniques, embedding growth capability and a customer orientated culture.